Novel methods for the integration of high dimensional single cell proteomic and RNA data to understand cell populations in development and disease.

Each individual person started out as one single cell but an adult is made up of more than 30 trillion cells. These cells have been organized into complex tissues that work together to produce functioning organisms. Recent technological breakthroughs have allowed scientists to analyse the behaviour of millions of cells in order to better understand normal cell behaviour and how it is altered in disease. In order to achieve this, we will need to incorporate data from multiple techniques into statistical models, something that is technically quite challenging. My experience as a bioinformatician dealing with these complex datasets puts me in a perfect position to understand how to accomplish this. In my project, I aim to integrate data from single cell transcriptomics and proteomics; one studying the intermediate state of gene transcription from our genetic code and the other the resulting protein levels. Being able to use the available information from both technologies will undoubtedly help us better understand cell function in health and disease. However, currently, there are no methodological tools trying to accomplish this. I will use cutting edge single cell data generated by labs here at the MRC WIMM of the University of Oxford to produce models of cellular behaviour. This approach could be applicable to various biological fields, including: immunologists with an interest in understanding the relationship between immune cells and the tissues they infiltrate; haematologists aiming to understand the cellular environment in blood diseases; and oncology groups wishing to understand cellular organisation in tumours. Moreover, I will develop a visualisation tool to help visualise and interpret these models. The tools I develop will be made available to the wider scientific community to help them answer questions for a broad range of biological problems.

Technical abstract
A methodology will be developed for the integration of single cell RNA-Sequencing (scRNA-Seq) and CyTOF data using novel machine learning techniques. I will be using an autoencoder, a technique that is widely used in machine learning, to extract the structure of data from populations of cells analysed with both technologies. In more detail, I will be using the python library TensorFlow, which is one of the most commonly used tools for deep learning, to analyse in parallel the scRNA-Seq and CyTOF data and use the data structure from each to disassociate cell heterogeneity from technical variability. In addition, this approach will ensure that the right normalization has been performed and will take into account batch effects arising from the different technologies, and potentially also from the experimental design. It is important to note that cell populations observed in one of the two technologies will also be reported separately to account for biological variation between transcriptomics and proteomics data.
This approach is subsequently going to be used 1) to identify cell subpopulations and 2) to study cell fate in differentiation processes. The data will be acquired from collaborations in the WIMM and I will be working closely with the groups that have produced it to ensure accurate interpretation.
Finally, I will be creating a visualisation tool to facilitate the interpretation of the results by both computational and bench scientists. I plan to use WebGL, which allows the use of 3D graphics in web pages with increased speed for data heavy applications. This approach will enable the visualisation of millions of cells. This will be implemented using python packages such as Plotly and Vispy, which can help create a WebGL application from python objects.